Coated bipolar plates for aviation fuel cells (CB4AFC)

High-performance coatings with improved corrosion resistance and conductivity will be developed, using Teer Coatings' closed-field unbalanced magnetron sputtering technology, for lightweight, aluminium and titanium bipolar plates used in proton exchange membrane fuel cell stacks, specifically designed for the aviation industry. Fuel cell test methods will be developed for the evaluation of coated bipolar plates at intermediate operating temperatures, as well as methods to analyse coating defects. The project will benefit from the guidance of GKN Aerospace, a Tier 1 supplier to the aerospace industry.